One-sided congruences on I_n, T_n and related semigroups

This is a research project in semigroup theory, which is a branch of algebra.

Recall that I_n is the inverse monoid of partial bijections of n where n={1,2,...,n}. Every finite inverse monoid embeds into some I_n. Similarly, T_n is the monoid of all maps of n and every finite monoid embeds into some T_n.

The ideals of I_n and T_n are well known and easy to describe in terms of the ranks of elements, where the rank of a map f and is the cardinality of the image of f.

Ideals give certain congruences called Rees congruences. All congruences on
I_n and T_n are known. For the former, there is a machinery to describe congruences on inverse semigroups using `trace' and `kernel' and for the latter it has been calculated explicitly, see [2,Chapter 6]. In both cases, the congruences have a nice form. For example for any congruence on T_n there exists a k in n such that I_{k-1} (the ideal of all maps of rank no greater than k-1) is a congruence class, the classes in T_n\I_k are singletons, and everything interesting happens in I_k.

Surprisingly, one-sided congruences on I_n and T_n are little understood.

The aim of the research proposal is to

1. Describe the lattice of left congruences on I_n.

Due to the involution on any inverse semigroup, this will also be isomorphic to the lattice of right congruences.

2. Describe the lattice of left congruences on T_n and the lattice of right congruences on T_n.

It is well known that the wreath product GwrT_n is isomorphic to the endomorphism monoid of a free G-act with n generators, and the latter is important because it is an example of an independence algebra. Concretely, GwrT_n =GxGx...xGxT_n (n copies of G) with multiplication

(g_1,..., g_n,a)(h_1,...h_n,b)=(g_1h_1a, ..., g_nh_na,ab).

3. Describe the one-sided congruences on GwrT_n in terms of the one-sided congruences on T_n.

Motivation: (i) Knowing the one-sided congruences exactly determines the monogenic acts (the analogue of a module over a ring). (ii) Araujo, Bentz and Gomes [1] are looking at congruences on T_nxT_n. Ruskuc and co-authors are classifying congruences on partition monoids (which contain transformation monoids) [4]. In view of the recent interest of his team, Ruskuc and others, it seems the theory of (one-sided) congruences is currently very popular.

[1] J. Araujo, W. Bentz and G. Gomes, `Congruences on Direct Products of Transformation and Matrix Monoids', https://arxiv.org/abs/1602.06339.
[2] O. Ganyushkin and W. Mazorchuk, Classical finite transformation semigroups, Algebra and Applications Vol. 9, Springer 2009.
[3] V. Gould, `Independence algebras', Algebra Universalis 33 (1995), 294-318.
[4] J. East, J. Mitchell N. Ruskuc and M. Torpey, `Congruence lattices of finite diagram monoids', https://arxiv.org/abs/1709.00142.